University of Surrey and The Whiteley Clinic Limited

To develop a novel medical device to treat truncal varicose veins and pelvic veins without tumescence influencing clinical practice in vascular surgery worldwide. This will enable the development of future medical devices.